Novel 2D materials for Energy Applications

Two-dimensional nanomaterials have the potential to revolutionise electrochemical energy conversion and storage technology. For this to happen, industrially scalable methods for their incorporation into these applications must first be established. Layered materials are stacks of 2D sheets which together form a 3D crystal. It is only recently, starting with the isolation of graphene sheets from graphite, that the individual layers, or nanosheets themselves, have been isolated and studied, with many different types of nanosheets have been successfully isolated, This project will combine advances in 2D materials with electrocatalysis for fuel cells and structured electrodes for Li-ion batteries and capacitors.